Building Bridges of Trust- Improving Communication Strategies with the Public and Registrants in Osteopathic Regulation

This research proposal intends to focus on evaluating current communication strategies
General Osteopathic Council (GOsC) considering both the public and registrant perspectives.
As a registered osteopath myself, I've worked in the NHS and private practice, it is
important to me that the research include registrant opinions. The study would aim to
identify and bridge gaps in communication between the GOsC, the public and osteopaths by
examining the effectiveness, accessibility and impact of regulatory information and current
engagement practices.